Farm Energy and Control Services Ltd(add onto 132172)

This project will provide specific support to the project leader of a multi-partner consortium undertaking a collaborative experimental development project under the Agri-Tech Catalyst Late Stage Award Programme. The support will focus on growth acceleration and exploitation of the outcomes of the main project.